Fast medicine usage and therapeutic monitoring application

We will develop an app for all those who need to measure research and development or prescribing spend for medicines with high cost or high volume at an area, hospital, and clinical commissioning group or General Practice level. We will take routinely collected and published data and shape and link it appropriately so that researchers and those measuring spending can spot variations and patterns in patient populations and manage accordingly. The data can also be linked to clinical outcomes and the application will be based on the best available clinical evidence of effective care.